Microstructural evolution of CdTe-based solar cells during chlorine activation

The solar cell market is currently dominated (>80%) by first generation, wafer silicon-based solar cells. Silicon is a poor absorber of light and consequently relatively large volumes of material are required. A direct band gap semiconductor, such as CdTe, has a much higher efficiency for light absorption, so that thin film solar cells can be fabricated. However, in order for CdTe-based solar cells to challenge wafer silicon, its overall device efficiency must be improved. CdTe solar cells always undergo a chlorine 'activation' treatment, where a thin layer of CdCl2 is deposited on the CdTe surface and annealed at a temperature of 400OC for 20-30 mins. This process increases the device efficiency from ~1-3% to ~10-14%. Despite the 10-fold increase in efficiency the activation process remains poorly understood, due to the difficulty in characterising the microstructure at the appropriate length scales (the dominant mechanism is thought to be passivation of grain boundaries due to chlorine segregation). In this project microstructural changes taking place during chlorine activation are characterised using electron microscopy techniques. The PI has developed a novel, cathodoluminescence based method for determining the recombination velocity of an individual grain boundary in a real device structure. Hence it is now possible to examine the role of grain boundaries on solar cell efficiency for the first time. There have also been important advances in instrumentation over the last few years. In particular, monochromated electron microscopes enable local optical property (e.g. band gap, absorption coefficient) measurement at spatial resolutions of only a few nanometres. During chlorine activation, sulphur inter-diffusion takes place at the p-n junction (i.e. the CdS-CdTe interface), which affects carrier generation during illumination. The monochromated electron microscope at Imperial College London will be used to characterise the effects of sulphur inter-diffusion on optical properties of the p-n junction, and understand how this affects device efficiency.CdCl2 has a low evaporation temperature and is water soluble, making it hazardous to handle on a large scale (e.g. in industrial-scale manufacture). Hence alternative, safer methods for activation, such as the use of chlorine containing gases, will also be explored. The microstructure of solar cells activated using chlorine containing gases will be compared to CdCl2 activated solar cells, and correlated with the measured increase in efficiency. Experimental results will be incorporated into a computer programme for modelling solar cell operation. The purpose of the programme is to identify the dominant mechanism(s) underpinning chlorine activation as well as rapid screening of potential processing routes designed to optimise solar cell efficiency. The latter is a paradigm shift in solar cell fabrication methodology, moving away from methods based on trial and error, which are time consuming and costly.

Potential impact
The solar cell market has been growing at an annual rate of 30-50% over the last decade, largely through first generation, wafer silicon-based solar cells. Silicon is however a poor absorber of light, so that a material with a higher light absorption coefficient, such as CdTe, is more desirable. However, in order for CdTe-based solar cells to seriously challenge wafer silicon its efficiency must be increased. This project investigates the chlorine activation process used in the fabrication of CdTe solar cells. Although activation increases device efficiency by nearly an order of magnitude it remains poorly understood. Optimising the process, through a deeper understanding of the scientific principles underpinning activation, is key to increasing CdTe device efficiency in the short to medium term. This is especially important as the best reported efficiency of CdTe solar cells (i.e. 16.5%) has not improved since 2004, although the best efficiency is still considerably below the Shockley-Queisser theoretical limit of ~30%. More efficient CdTe solar cells will lead to accelerated market growth rates for solar energy, enabling a more rapid and smoother transition from fossil fuel energy to sustainable energy. The traditional method for chlorine activation is through the use of CdCl2, which has a low evaporation temperature and high water solubility, making it difficult to handle on an industrial scale. This project will examine new routes to activation, such as the use of chlorine containing gases. In particular, the microstructural changes taking place during gas activation will be compared with that for CdCl2 activation, and correlated with the measured increase in overall device efficiency. Successful gas activation routes are likely to be of significant commercial interest as replacements for CdCl2, and therefore new findings with commercial potential will be patented.